Shaping the Landscape of Interior Design Practice in Korea in the 1960s-80s: Unfolding the Stories of Interior Architects

This research aims to examine and document the interior design practice in Korea from
the 1960s to the 80s, specifically focusing on the case studies of commercial spaces and
furniture-making by interior architects. One of the main objectives is to advance the
historical studies on interior design and incorporate interior architects' furniture business
activities in Korean design history. In Korea, the concept of interior design as a
profession was officially formed with the inception of the Korean Society of Interior
Architects Designers (KOSID) in 1979, which came into being relatively late. Compared to
the other categories in design, such as home appliances and automobiles, the fields of
interior design and furniture have not been largely investigated. However, while these
fields lack primary sources and hugely lag in developing archives, there is a growing
need and interest for studies on the history of interior design in both architecture and
design sectors in Korea. In this regard, it is an important methodology for this research
topic to identify and document personal archival materials from individual designers and
private companies